NEXUS-QP

Individual digital technologies that compute, communicate, image, and sense, deliver an altogether more powerful service when they are connected and work together. Similarly, a more comprehensive set of capabilities will be realised if we can coherently network the different quantum technologies that are individually progressing toward faster computing, securer communications, and higher precision sensing. Additionally, to meet their full potential, quantum computers must be designed and constructed as an architecture of modules that are coherently connected.

A coherently connected network of quantum computers, quantum sensors, and quantum communication modules will provide transformative benefits for society. In healthcare, a network for quantum devices could help individuals privately monitor their health while enabling secure, efficient and personalised drug design. In clean energy, massive data from fusion reactors could be rapidly monitored to maintain energy availability, while in-parallel real-time modelling of their nuclear physics could increase energy generation.

Turning this vision into a reality requires technology to coherently connect hardware modules that typically process quantum information at extremely low temperatures, inside a cryostat. This includes the _quantum repeater_ modules that will enable large area quantum networks. However, robustly inputting/outputting quantum information to/from a cryostat such that it can be connected to other cryostats with high fidelity, is challenging. Additionally, inputting/outputting relatively large sets of classical control and readout data is difficult with standard thermally conductive electronic wiring, which interfaces the inside of a cryostat to the outside world.

The technology being developed by Duality Quantum Photonics (DQP) offers a powerful solution to these challenges. In this project, DQP will develop its NEXUS Quantum Photonics (NEXUS-QP) chipset to coherently connect different cryostats. NEXUS-QP will co-integrate components to generate, process, and detect quantum states of light, to generate and detect co-propagating classical control laser light, to perform fast photonic switching, and to support low-loss optical fibre connections for optical access to cryostats reducing the thermal load.

NEXUS-QP will enable the exchange of quantum information and classical control signals among a network of cryostats that are co-located (same room/building) or geographically distributed (e.g. different cities). Working with leading national and international technology companies to help guide product development, DQP will use its UK fabrication site to manufacture components and systems in photonic chips that are suitable for mass scaling and will ultimately help deliver a national and global quantum network.